Electrochemical routes for carbon dioxide capture, reduction and use in electrosynthesis

This research project will examine the capture of carbon dioxide and its conversion to small molecules of industrial importance (e.g. fuels and commodity chemicals) by a combination of chemical and electrochemical approaches. Furthermore, the project will also explore the electrochemical conversion of these small molecules to species of higher value via electrosynthesis. The research project is thus highly interdisciplinary, at the interface of organic chemistry, electrochemistry, materials and engineering, and with the potential to have a major impact on more sustainable routes to chemical production.